Spectroscopic and synthetic facilities for supramolecular and macromolecular systems

Our overarching aim is to strengthen UEA’s world-leading research across the chemical, physical and analytical sciences by enhancing our ability to perform spectroscopic studies of the chemistry and biology of synthesised supramolecules and peptides, and biological macromolecules, leading to impacts across a wide range of areas such as catalysis and photonics, bioenergy, the bio-based circular economy, and healthcare. We will do this sustainably, while simultaneously widening access and increasing productivity by upgrading and/or expanding existing facilities with the following equipment:
1) UV-visible-nIR CD/MCD spectrometer: Circular dichroism (CD) is a workhorse analytical technique for investigating the optical properties of chiral systems ranging from supramolecular materials to proteins and nucleic acids. Magnetic CD (MCD) spectra can be recorded by situating the sample in a strong magnetic field, providing information on transition metal ions, be they in inorganic complexes or at the active sites of proteins. The new instrument will replace heavily-used but now unreliable equipment that is ~25 years old and will re-establish UEA as one of very few locations in Europe with access to near-IR (nIR) MCD. It also represents an ‘investment to save’ in that it will do away with the need for liquid He, an expensive and limited resource, by combining the new instrument with an easy-to-use solid-state magnet in place of a superconducting magnet. The ease of operation and low running costs associated with the new CD/MCD instrument will increase demand and widen the user base to non-specialists.
2) An autosampler for High Resolution NMR applications: NMR is a cornerstone of chemical and biological research, revealing the structure and dynamics of molecules at a level unmatched by other techniques. The fitting of an autosampler to an existing 500 MHz NMR spectrometer will hugely increase efficiency and provide new capability by enabling multiple users across the Science Faculty and beyond to perform advanced experiments, such as variable temperature or observation of exotic nuclei, which are currently unavailable on our two automated spectrometers.
3) Flow-Chemistry based Peptide Synthesiser: Compared to batch synthesis, flow offers simpler scale up and in-line data analysis that will improve efficiency and consequently sustainability in peptide synthesis. Longer and synthetically more challenging peptides can be synthesised, including those with non-natural residues. The new instrument’s capacity to automate sequential synthesis of up to 16 peptides will significantly increase productivity and accessibility, with anticipated increases in demand and userbase.
Each of these items will benefit multiple users and enhance sharing in research addressing EPSRC themes/strategic priorities in Manufacturing and Circular Economy, Advanced Materials, and Transforming Health and Healthcare.
The new equipment will be embedded within the Norwich Research Park instrumentation portfolio and advertised through the UEA Science Analytical Facilities webpages. The Science Analytical Facility operates on the basis of shared usage, and collaborations within the Faculty are common, particularly across the areas of chemistry, pharmacy and biology. This existing culture, together with efforts to spread awareness of the possibilities offered by the new equipment, regular training opportunities and ease of use, will help to maximise usage, particularly amongst early career researchers, who are anticipated to be the majority of anticipated users.
This investment, which will enable research of the highest international standards, meets all three of the funding opportunity objectives, with most emphasis on multi-user and save to invest activities, but with clear benefits to early career researchers.